Resolution-Enhanced Microwave Imaging Devices for medical imaging and cancer detection (REMID)

The aim of this joint TSB project is to develop a new medical imaging prototype based on microwave imaging (MWI). MWI uses low-power, non-ionizing radio frequency microwaves to obtain clinically meaningful images in a way that addresses the patient’s needs for speed, safety and comfort. While there is considerable progress in medical MWI systems under development by various research groups worldwide, there is no commercial MWI system available today. The proposed prototype will be designed around the patient experience to deliver a pain free, safe and accurate system. The novel clinical prototype targeted by this project will be applied first to breast cancer screening. It will allow younger patients (aged 20 and over) to be screened as often as they wish and to be monitored for a longer period of time, thus maximizing the success rate for the early screening of cancer. This is an important benefit that is currently not available in a cost-effective and sustainable manner using today’s technology.